Cardiff University And European Thermodynamics Limited

To establish thermoelectric module fabrication capability in the UK for creating a key energy device in supply chain of energy harvesting systems.